Riji Tray

Biodegradable food packaging made of plant fibres reduces the environmental impact of your packaging. Sustainable, lower carbon impact biodegradable food packaging is the Eco friendly alternative to plastic.

Alternative biodegradable food packaging drives down your carbon footprint with cutlery, trays, bowls; it's microwaveable and a realistic alternative to oil based plastics. Drives down the carbon footprint of your packaging.

Our convenient and attractive biodegradable food packaging will benefit your customers and the environment. Biodegradable food packaging can replace old style harmful plastic packaging without long term damage to the environment and it is increasingly seen as the safe option for eco conscious companies and customers.